Advanced laser-ion acceleration strategies towards next generation healthcare

The project aims to reach an important milestone towards the development of innovative healthcare technologies: all-optical delivery of dense, high-repetition ion beams at energies above the threshold for deep-seated tumour treatment and diagnosis (~200 MeV/nucleon). Driven from an immediate impact in accelerator science, the flexibility and compactness of the planned solutions, jointly with other potential advantages of laser-based systems, could revolutionise cancer treatment methods.

The extreme conditions reached during the interaction of an ultra-intense laser pulse with matter can lead, if suitably controlled, to the rapid acceleration of beams of ions with unique properties. The study of these laser-initiated acceleration mechanisms, and the characterization and optimization of the ion beams produced, have been, over the past decade, one of the most active and fruitful areas of high-field science. UK scientists have been at the forefront of the development of laser-driven ion sources. During the final stages of LIBRA, novel acceleration mechanisms have emerged, mostly based on the enormous pressure exerted by powerful laser pulses onto irradiated matter, which promise a step change in particle acceleration capabilities.

A key area of application of high-current ion beams (proton and carbon) is in cancer therapy. Through a series of coordinated and interlinked activities over a 6 year period, we aim to advance laser-ion acceleration to the point at which laser-driven beams will become a serious alternative to conventional RF accelerators for medical therapy. Besides offering a reduction in cost and footprint of particle therapy centres (major factors limiting their growth worldwide), a laser-driven approach would offer a number of advantageous features currently unavailable: on-demand switching between species (H and C, with options for other light ions such Be and Li) and energy control; enhanced diagnosis, with synchronized proton and x-ray pulses, and on-site isotope production for Positron Emission Tomography. Our ambition is for UK science to play a leading role in the development of high-energy ion sources, by capitalizing on the exceptional pool of expertise available to our consortium.

Potential impact
The proposed programme has wide-ranging potential academic, economic and societal impacts. The programme addresses a key societal grand challenge, to advance the development of innovative healthcare technologies. Through the development of laser-driven ion accelerators to achieve this, major applicative breakthroughs in other sectors, including industry, energy and security, can be expected, due to the unique and transformative potential of ultrashort pulse laser-driven sources.
The short term immediate impacts are in the area of hadrontherapy / oncology and imaging. This has a high impact on society and quality of life. Protontherapy has in recent years become a key part of the national strategy for improving cancer treatment in the UK, with £150M Government investment in two new centres. Compact laser-based ion accelerators of the type that we are developing in this project could have major impact as a next generation, cost effective technology for use in cancer therapy. The same laser drivers have the added value of enabling on-site production of positron emission tomography (PET) isotopes and other radioactive tracers for use in medical diagnostics, and by changing the interaction conditions, can be used to drive high energy electron and photon beams for medical imaging. Furthermore, the sources can be used to produce multiple types of radiation in synchronised pulses, which would enable multiple types of imaging and therapy at the same time. This could have a transformative impact on cancer detection and treatment in the future.

The unique properties of the high energy laser-driven ion beams that we are developing are therefore likely to have widespread application in other fields. Conventional accelerators are widely used in many industries (for example in the development of electronics and in lithography and implantation applications), in energy (acceleration-driven spallation reactors) and in security (for the detection of illicit materials). Compact laser-based sources are likely to find niche applications in these areas, and may, in the longer term, become a displacement technology. As such the work undertaken in this programme will deliver benefits to related industry and ultimately the UK economy.

The proposed research is at the forefront of high power laser science and is one of the core topics driving the development of new international-scale high power laser facilities (such as the Extreme Light Infrastructure project in Europe). It will provide a pool of trained scientists, some of which will go on to take on leading roles in the many international laser projects being developed, which others will take up positions in industry. The research enabled by the proposed programme will therefore provide lasting positive benefits to society and to the economy.